All Settled? A study of legally binding separation agreements and private ordering in family law in Scotland

The research will add to our understanding of private ordering in the family justice system; focusing in particular on the use of Minutes of Agreement (MoAs) in Scotland but with broader relevance for other similar jurisdictions. Earlier research into the contents of a nationally representative sample of MoAs was conducted in the 1990s (Wasoff et al 1997). Since then, there have been a number of significant changes making it timely and policy relevant to undertake comparable research.

Scots family law provides a statutory framework which encourages the use of private ordering. The Family Law (Scotland) Act 1985, particularly s.9, sets out principles which guide the courts in awarding financial provision on divorce. By reducing judicial discretion, making 'the rules of the game' clear and giving only limited judicial power to vary or set aside the terms of an agreement, it encourages parties to reach their own settlement without recourse to the courts. Whilst this legislation was in force at the time of the 1996 research, it was relatively new. Since then there have been many judicial decisions regarding the s.9 principles, and family lawyers have become experienced in their operation. In addition, several other Acts have since come into force which similarly favour private ordering. The Child Support Act 1991 and the Children (Scotland) Act 1995 encourage consensual arrangements. The Civil Partnership Act 2004 and the Family Law (Scotland) Act 2006 have extended the scope of family law to include adult relationships other than marriage, thus widening the range of couples who might seek to regulate their relationship, and in particular its breakdown, by means of MoAs. This research will assess the impact of these statutory reforms on the extent and nature of the use of MoAs.

There have also been significant shifts in the practice of family law, e.g. in the greater use of mediation and collaborative law which, together with changes in the availability of legal aid, have transformed the legal landscape. In recent years, Scots family law has been largely codified, simplifying and modernizing the legal framework. These reforms represent a well developed and clearly defined system of family law but many individuals do not use these legal rules within a formal, court-based, judicial forum; instead they use private ordering as a means of resolving disputes or dealing with the consequences of changing family relationships. With the predominant focus on negotiation and consensus, we just don't know what happens in that context and how the principles and provisions of these statutory measures are reflected in private agreements. This research will explore the impact of these changes on the use of agreements, the detailed nature of their content, and the experiences of the parties involved. It will also consider how much the broader objectives of the statutory framework of family law are observed in private ordering, and how much private ordering is carried out 'in the shadow of the law'.

The research is in two parts. The first will identify and collect information from a nationally representative sample of about 600 MoAs, from a recent year. The second will follow up about 30 of these agreements with in-depth telephone interviews with one of the parties involved to explore their experience of reaching agreement and meeting its terms. Telephone interviews will also be conducted with about 10 to 15 solicitors who drew up agreements. It will provide a significant data source specifically in respect of the extent and nature of MoAs in family law in Scotland. More broadly it will contribute to an understanding of the operation of private ordering in the context of familial relationships and the extent to which the individual parties and their agreements are influenced and informed by the changes in legal provisions and practice outlined above, in turn helping to inform the development of future policy and practice.

Potential impact
The research will be of benefit to policy makers, family lawyers, mediators and, ultimately if not immediately, individuals who are personally involved in family disputes.

1. Policy makers
The research will be of interest to policy makers in Scotland and beyond, providing for their need for evidence-based policy making and evaluation, for policy learning and innovation. The preference of many couples for private agreement rather than court action means that there is little evidence of how family law works in practice making this research valuable to legal policy makers within the Scottish government and the Scottish Law Commission. It will be of benefit to policy makers outwith Scotland. For example, the major family justice review now underway by the Ministry of Justice in England and Wales has shown an interest in the use of out of court, legally binding agreements, especially in light of the growing importance there of pre-nuptial and post-nuptial contracts.

Recent government consultation and statutory reforms have emphasised the importance of having family law provisions which reflect changing family life and the needs and expectations of those who are affected by them, as in, for example, the consultation currently underway by the (English and Welsh) Law Commission on Marital Property Agreements. While the formal provisions of legislation may be scrutinised against social change, the clear indication is that the great majority of individuals choose to use private agreements rather than litigation as a means of resolving family problems and it is therefore of considerable importance for the future development of policy to know what is being agreed and why individuals are using agreements rather than resorting to court-based solutions, and with what effects.

Family law and policy in recent years, while recognising the importance of private ordering and seeking to ensure that statutory provisions encourage and accommodate such private agreements, has had little opportunity to take account of how agreements operate in practice. There may be a mismatch between the formal legal framework, which is relatively little used, and the informal agreements being made in practice. The absence of focused research on the extent and nature of private agreements has meant that evaluation of family law reforms is not fully evidenced and the proposed research will contribute to a greater understanding of current practice.

Family law, although within the realm of private law, is closely linked to key areas of public law and policy. Thus, insight into the operation of private agreements will be relevant to other policy areas such as housing, childcare, family welfare and equal opportunities. It will produce information as to the private arrangements for accommodation and financial support of family members after the breakdown of adult relationships, and is therefore likely to be of interest, e.g., to housing planners and policy makers with responsibility for policies relating to family income and child poverty.

2. Family lawyers and mediators
There have been changes in the practice of family law in recent years, with greater focus on mediation and collaborative law. While arguments are made in favour of negotiated and consensual approaches to the resolution of family disputes, there is little research against which to assess the benefits of these approaches. This research will produce evidence of practitioners' perspectives on private agreements, and will highlight the use and impact of different types of legal advice and practice and contribute to future developments in family law practice, mediation services and civil legal aid.

This research fits clearly within the ESRC's theme of Influencing Change and Informing Behaviour as it contributes to a greater understanding of the process of private ordering, the influences behind engagement with it and its outcomes and the impact of changing legal practice.